Digital Integrated and Intelligent Continuous (bio)Manufacturing (DIICBM): An Explosion of Innovation

This project seeks to integrate two complementary digital technologies within a continuous manufacturing environment. The fast start project brings together a UK SME (Perceptive Engineering), RTO (CPI, part of the High Value Manufacturing Catapult) and large corporate vendor (Pall Biotech) to incorporate a novel "digital wrapper" automation technology with Model Predictive Control & Prescriptive Maintenance system, creating a technology and scale independent intelligent control solution.

As an initial application case study, this project will focus on applying the tools within the high value biopharmaceutical market. This global market is rapidly growing, and when this growth rate is combined with a compelling drive to move towards more intelligent manufacturing it becomes perfectly suited for focusing this game changing programme of work.

Building on a wealth of expertise generated in previous IUK funded projects, the combination of the two digital technologies will greatly enhance the UK manufacturing capability in continuous manufacturing, and the output of a digital demonstrator hosted at a HVMC open access centre will ensure dissemination and rapid deployment across a breadth of sectors not limited to biological manufacturing.